Streamlined Production Process

As a food food manufacturer, the business is currently facing tensions between ensuring food safety (e.g. via packaging or chilling) and reducing environmental impacts (e.g. packaging, energy use and greenhouse gas emissions). Expert advice is required with enabling more innovation within the company through reducing energy usage, followed by waste prevention, recycling and disposal. Advice is needed with developing new resource efficient processes and setting the standard for the industry.